Tern

FlyLogix is a developer of low cost, innovative RPAS (remotely piloted aircraft systems). FlyLogix is currently working with the CAA (Civil Aviation Authority) to conduct what will be one of the first beyond visual line of sight (BVLoS) flights of an RPAS. This project addresses the limitations of the current technology by developing a low cost control system that will allow the RPAS to be flown over a range of >100 miles. Once FlyLogix has worked with the CAA to build a safety case for this technology this will enable FlyLogix to become the first commercial provider of BVLoS RPAS flights. The first application of this position will be providing inspection for offshore platforms and wind turbines – removing the expense and risk of mobilising people by helicopter. Once proven the technology will have wider applications in the development of RPAS.